Creative Colab - AI Assurance Mini-models Application

_< \#GAIUGPT-3.5_

Introducing minimodels.io -- the ultimate solution for boosting industry-university collaborations. Our innovative platform facilitates high-quality conversations between university researchers and action-oriented business leaders, enabling them to assess and verify specific use-cases when choosing a new AI vendor.

At minimodels.io, we understand that user confidence and trust is key to the widespread adoption of AI for UK businesses. That's why we've developed a unique 'Model Wizard' where vendors, scientists, academics, business leaders and the general public can access our platform to test a ML model, idea or specific vendor to assess and verify specific use-cases, across some straightforward metrics.

Our passion is to make AI accessible, representative and scalable for all. We aim to achieve this by providing an easy-to-use platform that does not require a computer science background, including the data of marginalised people and pluralistic in 'agency', and having a low barrier to entry where SMEs, Micro businesses and Freelancers can create a 'Scorecard', visible as a 'single-snapshot' not requiring convoluted interpretations.

_\#GAIUGPT-3.5 \>_